Online Misogyny: A gateway from everyday extremism to violent extremism?

This research will investigate how misogyny drives, or justifies violence including violent extremism in the online space. When misogyny and its potential for violence is addressed, it is often seen as merely a symptom of far-right extremism1, or on its own, violence that is not inherently political nor terrorist in nature. The proposed research falls within a small body of literature that examines how misogyny can be a gateway to, and across, online extremist spaces; how this influences day-to-day experiences of misogyny,4 and how misogynistic narratives may lead to someone becoming violent. It aims to challenge prevailing wisdom around the distinction between public and private violence against women by using a mixed-methods approach analysing extreme misogynistic forums and comparing those with day-to-day misogyny received by democratically elected women. It will facilitate a critical discourse of gendered narratives in the prevention of violent
extremism and provide solutions to counter everyday misogyny, as this also has the potential for violence, just not that commonly understood as political. By combining the two, this work aims to offer strategies to counter misogyny and its role in driving violence, whether that be public (terrorist attacks, and shootings) or private (domestic abuse, and rape).6 The proposedresearch will contribute to mainstreaming gender that is pivotal for counterterrorism strategies.